Experiences of working class students in elite universities: to what extent does attending an elite institution impact class identity and aid social m

This PhD project aims to explore the impact that attending an elite University has on working-class individual's social class identity, including their sense of future selves and their social mobility. The research focuses on understanding the impacts of attending elite higher education institutions upon social networks, social activities, cultural capital, confidence, and aspirations. My sample will be comprised of 50% current undergraduates and 50% recent graduates. My research aims to increase awareness of the impact of elite universities on class identity for less privileged students, assessing whether class identity shifts, as well as exploring the impacts on individuals' social mobility (in the case of the graduate element of the cohort, whose work destination will be compared to UK general graduate trends within HESA data).